Characterisation of device physics and operational stability of organic field transistors by charge modulation microscopy

In the PhD project we aim to further develop the CMM technique into a powerful in-operando method for imaging charge transport processes in the channel of real, operational top-gate OFETs. The technique can map carrier concentration profiles in operation, provide information on charge injection barriers at interfaces, and map regions in which charge carrier trapping occurs during prolonged operation. The project will provide new fundamental insights into currently poorly understood aspects of the device and materials physics.